ArtMakers Vitual Gallery Exhibitions

"Virtual Exhibitions", a new venture by BCre8ive ArtMakers CIC looking at the potential of innovative software in rural regional arts promotion, and the development of new markets with the use of curated virtual exhibitions. It extends the online art gallery model by adding the following new components

a. A virtual gallery space with AR capability;

b. Successful UK artists as curators;

c. Promotion of a regional group of emerging artists. There are over 400 artist/makers in the study region, the majority lost all their income in 2020, a third do not have a website, and 85% self- identify as professional.